Aiding planning sector with Artificial Intelligence

**Planning Hub revolutionizes how planning information for housing and community development is accessed and processed.**

Navigating the planning system is challenging. Planning data - including relevant legislation - is scattered across multiple locations and is updated randomly. Every planning query requires analysis of planning zones, legislation, environmental zones and case law.

Carried out manually, it's a time-consuming process, intricate and prone to mistakes and omissions. This leads to delays and financial waste, which we estimate at £1.2bn pa in the UK alone.

Planning Hub harnesses the **power of Artificial Intelligence (AI)**, including **Large Language Models (LLMs)**, to provide swift answers to planning queries. Architects, planners, property developers, investors, builders, planning lawyers, conveyancers, local authorities and homeowners and buyers, will be able to use our technology to gain rapid insights into planning constraints, possibilities and likely outcomes in just few clicks.

This innovation has **wide-reaching impacts and benefits in the UK and globally**. It will help speed up the delivery of much needed housing, enhance planning system efficiency, democratise access to planning insights buried within vast databases, de-risk the planning process, and bolster the economy by stimulating the construction sector, at the same time securing an international position for the UK as the PlanTech leader.

We have **exceptional founders** with a PhD in AI and RIBA chartered status backed by prominent advisors; we have secured the **recognition of top players** in the sector including PlanningPortal, NimbusMaps, SearchLand and land intelligence and data aggregators. We are backed by a wide network of **partner organisations** including AntlerVC and Geovation.

We are already **at work in several London boroughs** and we aim soon to be working across the UK and in other countries where development planning is a challenge.